Falcon

Fairford are specialist designers and producers of innovative Soft Starters and Energy Optimising Soft Starters for single and three phase AC induction motors.

To expand there product offering, the company is seeking external expertise to develop an intelligent single phase controller capable of analysing the performance and characteristics of the attached motor such that appropriate control and energy saving strategies can be adopted.